Numberfit Innovation Vouchers Round 11 Application

Numberfit is a mathematics programme supporting the National Curriculum for 3 - 14 year-olds. We work with schools and local education authorities to engage children in mathematics. Numberfit provides active and healthy headstarts in education, using an innovative and fun blend of multi-sensory lessons, energetic physical activities and team games to teach numeracy and problem solving. The first hop, step or jump to becoming Numberfit starts with enjoyment. The Numberfit team is applying for an Innovation Voucher in order to help them design a digital component to add to the programme. This new development will enable the Numberfit team to meet the demands from further afield and eliminate the current geographical limitations we face.